Green Conservation of Cultural Heritage in Egypt

It is well recognised that cultural heritage has high significance and value, providing an identity and sense of belonging to individuals, communities and nations. Egypt has a rich and diverse history dating from the Palaeolithic until the present day, including of course the immensely significant Pharaonic era. Despite their global importance, however, Egypt's heritage assets are under threat.

This project is based on an interdisciplinary collaboration between researchers from Egypt and UK including representatives of the Egyptian Ministry of Antiquities. In the present work, various heritage samples will be collected from selected Egyptian heritage sites and museums. Different microbes including fungal and bacterial strains will be isolated and identified using biomolecular methodologies. Various plant extracts and essential oils (PEEOs) will be tested for their antimicrobial activity against key microorganisms. The most potent PEEOs will be evaluated for their efficacy in reversing biodeterioration using simulated models and/or materials. Finally, the most effective agents will be applied to some Egyptian heritage objects following scientific analysis of their characteristics and in consultation with the heritage conservation personnel.

The proposed project team in Egypt (Damietta, Mansoura, and Fayoum Universities) and the UK (University of Bedfordshire) along with the Team members from the Egyptian Ministry of Antiquities will proactively engage with personnel from Egyptian museums and sites to bring together distinctive interdisciplinary collaboration. This will enable partnerships among specialists in microbiology, molecular genetics, archaeology, and heritage conservation science. The diverse expertise of the project team in cutting-edge biological, molecular and analytical approaches and the facilities at various partner institutions will be fully utilised to develop new integrated pathways to investigate, analyse, and treat biodeteriorated materials leading to improved display and sustainability of Egyptian heritage. Capacity building, knowledge exchange, and enhancing stakeholder connectivity are integral to the project activities and deliverable.

Potential impact
In the short term, the project will directly address the treatment of biodeteriorated heritage case study objects leading to rescue and revival of deteriorated Egyptian cultural heritage objects.

Our vision is to ensure that the research and development work reaches the intermediate and ultimate beneficiaries. This includes a special focus on capacity and capability development through a multi-pronged approach including the provision of four workshops and training courses for 100-150 personnel in conservation of cultural heritage. This will create opportunities for exchanging knowledge and skills and building capacity in conservation science. The project will also lead to establishing the first lab in heritage conservation at Damietta and the surrounding region. This distinctive facility will aid teaching under- and post-graduates and facilitate high quality research by faculty staff and specialists as well as serve as a regional hub for continued development of conservation science underpinning green technologies-based conservation of cultural heritage in Egypt. The planned stakeholder connectivity events will enable wider engagement and awareness of the critical importance of the conservation science-based sustainable approaches to preserving the rich cultural heritage of Egypt.

In the long-term, the natural materials based methodologies developed will offer scope to prevent microbial infections of the cultural heritage materials and protect them for the future. This will lead to conservation and preservation of the heritage and their improved display in an attractive fashion. This would enable the Egyptian heritage to attract more domestic and international visitors, thus developing the tourism industry and economy enabling social welfare.

Based on the innovative approaches of the green conservation of heritage materials developed in this project, we anticipate continued development of the conservation science and rescuing of cultural heritage not only in Egypt but also in other heritage-owning countries through lateral transfer of knowledge and resources enabling wider impact.